Dark Matter searches with the LZ detector

The thesis will contain results pertaining to searches for dark matter using the LZ detector. The student will also participate in detector construction and calibration studies